A study on the mathematics of Spirograph

Women's empowerment is a complex issue to be explained and hence there are variations in its conceptualization and definition. The United Nations Development Fund for Women (UNIFEM) has defined women's empowerment as "having access to and control over the means to make a living on a sustainable and long-term basis and receiving the material benefits of this access and control. Household and interfamilial relations are central aspects of measuring women's empowerment, yet the measurement is difficult as it is multidimensional process, which operates at various levels. Women's empowerment in India is dependent up to a great extent on numerous variables that encompass geographical setting (urban/rural), social status (caste and class), educational status, and age factor. It's right to say that women's empowerment has become the necessity of the time. Women should possess liberty, faith, and self-worth to opt for their needs and demands. Women empowerment in India is required to overcome situations of such types and to provide them with their independent role in Indian society. Empowering women is a necessary right of women. They should have proportional rights to contribute to society, economics, education, and politics. Fertility intentions can help us understand and project future fertility trends (Bongaarts and Casterline 2013; Westoff 2010). Fertility ideation among young cohorts especially exercises outsized influence on future fertility trends, for two reasons. First, younger women and girls are less likely to have met or exceeded their desired fertility, in contrast to women in older cohorts, meaning that their intentions are more likely to influence fertility. Secondly, the size of the youth population in many settings means that even relatively minor changes in fertility behaviour may have large effects at the population level. Fertility preferences may reflect young women's empowerment and the social norms in their environment. This study explores the associations between young women's empowerment and two domains of fertility intentions: ideal number of children and use or intention to use contraception. To facilitate this analysis, young women's empowerment index was created. The measure also provides insight into potential differences between younger and older ages across the youth age range of 15-29.

This study presents an innovative method for measuring youth empowerment, that applies to young women regardless of age, marital status, education. This is a methodological improvement over previous empowerment measure which, even among. This index helps us to analyse fertility intentions for a selective subset, of young people. This study provides evidence that youth empowerment is negatively associated with ideal number of children in all the six regions. Unmarried young women hold a preference for fewer children than do their married counterparts, though results by age were mixed. Education is also negatively associated with ideal number of children. The mean ideal number of children is low among women have higher education in all the study regions. The mean ideal number of children is high among adults compared to 15-19 and 20-24 age groups. This study further identified a positive association between youth empowerment and young women's intention to use contraception in the future in all the six regions whereas the percentage of using contraception among non-users is high among high empowered youth except in West, South and North-East regions. In Western and Southern regions, as empowerment increases, contraception use is decreasing. A study among young women in Ghana found that reproductive autonomy decision-making, but not reproductive autonomy communication, was associated with contraceptive use.